INGES, a plasma ionisation chamber that converts thermal energy from ambient air into electrical energy in a safe, reliable, clean manner.

Ionech, a UK SME, proposes an 18-month Industrial Research to propel our highly disruptive technology from TRL4 to TRL6\.

**_INGES, a plasma ionisation chamber that converts thermal energy from ambient air into electrical energy in a safe, reliable, clean manner._**